Brunel University London and Advanced Innovative Engineering (UK) Limited KTP 23_24 R6

To develop a new engine for the hybrid electric powertrain system suitable for a range of applications including non-road mobile machinery, marine and generators. It will be realised through the knowledge transfer of internationally leading research expertise and co-creation of the new product development process.